Corrosion Inhibition Strategies for Product Store Environment

This PhD project is centred on developing a novel corrosion inhibition strategy with application to infrastructure for the storage of nuclear products. The idea is to combine novel characterisation techniques and assessment approaches with chemistry, electrochemistry and corrosion science, to understand which chemicals can be used for inhibiting damage propagation. Hyper-spectral imaging will be combined with Raman spectroscopy, chemical analysis, and data-fusion of 3D topography data (3D point cloud) to generate a virtual model of corrosion sites. These data will then be explored for simulating an inhibition strategy, with the aim to immobilise liquid corrosion products. Extreme value statistics will be employed to assess the effect of surface corrosion and exposure time , with the aim to obtain a predictive model for understanding material performance. The project will combine chemistry, physics, data processing, with corrosion science and materials engineering.